Efficient Workflow for Real-Time Simulation of Virtual Garments.

This project is about enabling artists to efficiently deliver and deploy Real-Time Simulation of Virtual Garments at a quality level suitable for fashion garment design, and promotion on the catwalk and on the web.